Heroine Media

The Heroine Media project will create an interactive tour and accompanying immersive, digital docu-game experience, championing inclusive stories connected to heritage sites, with options for an ongoing series of immersive theatre experiences at places such as, Syon House, Leeds Castle, Bradgate Park and more. The project will develop the company infrastructure to support this, building the brand, YouTube channel, revenue streams and business model. With a female-led focus, we will celebrate the characters and their stories, bringing them to new audiences in innovative, exciting and engaging ways.